Exponential mutagenesis for antibiotic discovery

This collaborative project will explore and develop novel methods for high throughput identification of antibiotic pathways in bacteria. The student will use a combination of molecular microbiology, synthetic biology and bioinformatics to develop novel approaches for transposon mutagenesis and identification of new antibacterial compounds from bacteria.

The student will work for 33 months in the state-of-the-art laboratories of the new Quadram Institute with access to methods for next generation sequencing and world class biological research scientists. The wider team is a supportive group of microbiologists, bioinformaticians and sequencing experts and has close links to the Norfolk and Norwich University hospital and organisations across the Norwich Research Park.

A 3 month placement at the antibiotic discovery company Bactevo Ltd will provide the student with an opportunity to test the developed methods at a company with a range of specialist technologies for high throughput screening and evaluation of antimicrobial candidates.